University of Aberdeen and Optima Asset Maintenance Solutions Limited

To develop a data library and service tool for physical asset reliability optimisation in the oil, gas and petrochemical industry.